LED Lighting

With the boom of organic indoor farms, Eco friendly individuals and hobby growers, The cost and impact on the environment of Halogen systems are relatively high, LEDs lighting power consumption is half of average halogen system reducing your carbon foot print. LED can be tailored to the right color spectrum frequencies for the plants photo-chemical systems.